International Collaboration in Chemistry: New First Principles Methods for Nonadiabatic Dynamics

A detailed understanding of the dynamics of electronic excited states and the breakdown of the Born-Oppenheimer approximation around conical intersections is critical in order to model and improve light to energy conversion processes. Such processes are fundamental in light harvesting such as natural and artificial photosynthesis and also may play a role in molecular scale devices with mechanical responses to light (photoisomerization and photoreceptors in both natural and artificial constructs). Although nuclei are heavy particles and usually can be treated classically, the case of photodynamics is a significant exception. Light absorption always creates a coherent initial wave packet which retains its quantum nature on time scales faster than the decoherence time. Therefore ultrafast photochemistry on the timescale below few picoseconds is an essentially quantum process. There are two main challenges in modelling of excited state chemistry. First, the potential energy surfaces (PES) and their nonadiabatic (non-Born-Oppenheimer) couplings are difficult to describe because they require the electronic structure of excited electronic states. In big systems the topology of the PES can be very complicated. Second, the quantum nature of the dynamics requires the solution of the Schrödinger equation for the wave packet in many dimensions. Both problems of PES and wave function complexity are addressed when trajectory guided basis sets are used to describe quantum dynamics. First, ab initio calculations have to be done only along a set of trajectories and, second, the basis set size is minimized because trajectory guided basis covers only the most important part of the system's phase space. Also trajectory guided basis sets with randomly selected initial conditions avoid the so called exponential scaling of quantum mechanics with the number of degrees of freedom. In this project we will develop further two cutting edge trajectory based methods of quantum mechanics, namely ab initio Multiple Spawning (AIMS) and Multiconfigurational Ehrenfest (MCE) dynamics. We will add MCE to the existing AIMS code, compare the two methods, and develop an approach which combines their best features. We will apply the new methods to simulations of excited state dynamics in chemistry and biochemistry. Most importantly we will also develop new related methods. First we will work out semiclassical approximations to the new MCE method and second we will explore the use of trajectory based methods to study the quantum dynamics of Fermions, which would be a completely new direction.

Potential impact
Impact on science and technology: Classical ab initio direct dynamics methods are becoming a useful and almost routine tool for chemists. They treat electronic structure with quantum ab initio methods and nuclear motion classically, relying on surface hopping to describe nonadiabatic dynamics. Ab initio direct dynamics allows predictions of rates, which paves the way to intelligent design and synthesis of complex molecules with desired functions. The current project will significantly improve the efficiency of such methods. If successful the current project will provide a working simulation technique, which treats nuclear degrees of freedom also quantum mechanically with the AIMS and MCE methods. There is growing experimental evidence that such effects are important for in large biologically related species as well [1-5]. The project will help to understand chemical processes important for light harvesting, vision, photosynthesis. On a more general level proposed approaches will be a major step forward in the development of multidimensional quantum mechanics technology. The ultimate aspiration is to provide a quantum counterpart of classical "on the fly" Molecular Dynamics. Producing computational methods, which avoid the "exponential curse" of quantum mechanics and therefore can treat many-body quantum systems, is one of the central problems of computational physics and chemistry. The technologies of the future will rely more and more on the quantum properties of matter and their development will require fully quantum computational techniques. Impact on collaborators and participants: The project will serve as a hub for a number of groups listed above as Academic Beneficiaries. Impact on education: The project will provide excellent training for the postdocs and potential graduate students in Stanford and Leeds. Former members of both groups were successful in securing jobs in academia, research and software development, therefore contributing to the vital sectors of the UK and US economy. Particularly important for the UK group is that we will learn state of the art AIMS methodology and software, which already has a record in computer assisted molecular design. Dissemination: The impact will be delivered by publishing the results in high quality scientific journals and by making the code available from the web for free download. Potential of commercial impact: Trajectory based methods of quantum dynamics are extremely well suited for use with the direct dynamics, i.e. together with "on the fly" calculations of electronic structure, just like classical mechanics. Therefore the MCE can be included in commercially available electronic structure packages, in a similar fashion classical molecular dynamics is used in those programs. [1] Y.-Ch.Cheng and G.R.Fleming, Annu. Rev. Phys. Chem. 60 (2009) 241; [2] E. Collini, C. Y. Wong, K. E. Wilk, P. M. G. Curmi, P. Brumer, and G. D. Scholes, Nature 463 (2010) 644; [3] J.L. Herek, W. Wohlleben, R.J.Cogdell, D. Zeidler, and M. Motzkus Nature , VOL (2002) 533; [4] V. Blanchet, M.Z. Zgierski, T. Seideman, and A. Stolow, Nature 401 (1999) 2; [5] D.G. Kuroda, C. P. Singh, Z. Peng, V.D. Kleiman1 Science, 326 (2009) 263;